Econoblok certification

The company has developed an award winning sustainable low carbon material that plans to position itself at a worldwide scale. The vision is to take a share of the low carbon building materials value chain by using low-grade waste paper and cardboard, diverted from landfills to create superior construction products. Our current product the “econoblok” uniquely combines technologies from different industries to manufacture fibre-cellulose based breeze block, engineered to achieveenhanced thermal and acoustic specifications in an affordable and high performing structural block all rolled into one product.The construction industry accounts for up to 40% of CO2 emission around the world. Econovate is setting up a small semi-automatic manufacturing plant allowing us to gaincertification of the product. This certification of the product and production process is the door to enter the market by showing the technology to potential licensees and supplying blocks forexemplar buildings.